The University of Essex and Tritonia Scientific Limited KTP 23_24 R4

To develop and verify sophisticated Machine Learning techniques, to accelerate the processing of seabed data received from georeferenced 3D photogrammetry, to provide underwater clarity for clients.